An Integrated Smart Essential Oil Production System

Here at Cornish Essential Oils, we are always "thinking outside the box" to develop greener agricultural systems using new technology & ethical methods. Our vision is to provide tomorrow's market today through a holistic model that combines the use of new technology and traditional methods. We are committed to sustainable development and the environment by protecting the surrounding ecosystems that we work in.

The Smart Essential Oil Production System project is part of an integrated development plan designed by Cornish Essential Oils to reach this goal. The facility, situated in Cornwall, will utilize a combination of new technology and renewable energy sources to power an innovative and sustainable approach to essential oil production. _From Seed to Skin_.

The grant funding for the project will be used to realise this goal while smoothly integrating it into a bigger ongoing innovative unique development that has been tailored to assist in the push for a restorative and regenerative landscape, whilst maintaining a net or negative carbon impact.

The project utilizes smart technologies such as sensors, data analytics, and automation to optimize production processes, reducing waste and energy consumption while maximizing efficiency to meet the overall goal of reducing the carbon footprint of the end product. Not only will this help the UK meet the growing demand for sustainable and environmentally friendly natural products, it will also provide us with a competitive advantage in the marketplace.

Traditional processes of producing essential oils are labour intensive and often resource-intensive which has a significant impact on the environment. For example, the distillation process requires significant amounts of water and consumes large amounts of energy that produce greenhouse gas emissions.

Several components of this integrated system have already been put in place by Cornish Essential Oils including: The Introduction of Innovative Farming Practices using Robotic platforms; Installation of Renewable Energy Sources; Local Sourcing of both raw materials and innovative technology. However, this final component The Integrated Smart Essential Oil Production System is yet to be realised.

The Integrated Smart Essential Oil Production System project is an exciting development. The project aims to transform the traditional, labor-intensive, and time-consuming essential oil production process into a more efficient, automated, and high-quality low carbon footprint process. The project has the potential to create new opportunities for a number of sectors while improving the health and wellbeing of consumers, at the same time promoting sustainability, social responsibility, and environmental stewardship.